Cyber skills for remote operator jobs in transportation sectors

Transportation assets - maritime, rail, aviation - are all nationally important. Maritime has the largest presence in the South West (SW), but all are relevant and key. Rapid technological advancements have created a need for innovative Remote Operated Centres (ROCs) with systems remotely monitored and controlled.

This requires significant reskilling of the existing and potential transportation workforce to monitor and control assets through digital access alone. These opportunities present genuine security risks to critical national infrastructure if cyber threats are not understood and mitigated. Funding will enable the University of Plymouth and its commercial partner, SeaBot Maritime, to explore new training provisions to address these risks.

This project will build on UoP's internationally recognised expertise in cyber-physical security and SeaBot Maritime's in-depth capabilities in learning design, to develop future cyber awareness and skills training appropriate to local people - current and potential employees interested in becoming remote operators for transportation assets, e.g. autonomous shipping.

We will use modern teaching methods and examine future technology including AI, simulation, gamification, virtual reality and augmented reality. Interviews with our network of key stakeholders, communities, employers, SMEs, ROCs and local authorities, will identify training needs, barriers and teaching methods. We expect outcomes to provide a roadmap of teaching cyber-ROC skills for the transportation sector to SW demographics and include teaching relevant skills to local individuals (e.g., identifying a cyber-threat) as well as group ROC skills (e.g., communicating cyber threats and mitigations internally and with other ROCs).

Findings will be shared in a participant workshop, web and video content including a policy paper to the International Maritime Organisation, and draft academic and white paper for later publication. These will be disseminated across the sector and regional stakeholders.

For the SW, ROCs present opportunities to reduce barriers to entry for women, people with disabilities, existing mariners looking for new roles, those looking for a second career, and those living in remote areas and in areas of high deprivation. The project will support increased diversity in the sector, enabling industry to retain existing workers longer, creating more employment opportunities locally, and boosting regional economic development. It will increase commercial opportunities - providing professional training, new syllabi, modules and courses, and kickstart new areas as ROC cyber skills are not yet taught regionally, nationally or internationally. SeaBot Maritime will champion this as a proposed new world leading training standard, including at relevant international policy development committees.